LEL - Smart Sustainable Component Design

Formation of a sustainable Smart Design facility for cable assemblies and other electronic and electric components. Leveraging Logan's knowledge of the sector, this would enable customers to procure more efficiently, obtain better designs, and use available and sustainable components for their products often at better prices.